Application of Data Science to Transform the Effectiveness of Technology Scouting

Forestreet have developed a production line of analytical processes that allow them to map emerging technology providers against a use-case more effectively than any existing provider. The current process relies on a degree of human supervision that means each study is a unique commission. That constraint limits the current client base to major blue-chip companies who can afford to invest in bespoke research. The planned research and development is to enhance the data science and data engineering capability so that it can be delivered as a low -cost, high volume subscription, thereby transforming the access of UK SME's to world-class technology research.